Buggy Air in Singapore

ScienceScope is currently working with partners IOTA and Virtual technologies to develop the Buggy Air

device, a personal air quality monitoring system which is aimed at being attached to children’s buggies as

they are pushed around city streets. This projects aims are, to establish whether there is a market for a

similar device in Singapore, the size of the market and an appropriate device specification.